Modeling critical parameters of the intramuscular injection site

Novel parenteral delivery technologies including long acting injection depots and intradermal devices have become
increasingly important to formulation strategies to optimize drug efficacy while minimizing injection frequency. At
present, in vitro tools fail to accurately model in vivo performance for these various parenteral routes, particularly for
intra-muscular (IM) injections. Such bio-predictive tools would help guide scientists towards optimal formulation
preparation and would help reduce reliance on preclinical in vivo data which is costly to generate, delays the product
development cycle, and too often, is not predictive of clinical results. Studies in the laboratory of Professor Mrsny at
the University of Bath have led to the development of a novel method (Scissor) to simulate physiological dynamics of
the hypodermis, the site of subcutaneous injections. GSK has funded a PhD studentship for me, Adam McCartan, to
support the identification of parameters that control drug fate at an IM injection site with the goal of setting up a tool
similar to the Scissor system. I will receive multi-disciplinary training in a highly-applied environment, and be actively
involved in knowledge transfer between the University of Bath and GSK.